MICA: Childhood Arthritis Response to Treatment consortium - partnership to define stratified medicine tools for childhood inflammatory arthritis

Arthritis (swelling, pain and inflammation of the joints) affects 1 in 1000 children and young people. Arthritis of children and young people is called juvenile idiopathic arthritis (JIA). If JIA is not fully treated it causes severe pain, joint restriction swelling and stiffness, fatigue, poor growth, thinning of bones, time off school, reduced social and sporting activities and lost family life opportunities. JIA can lead to major disability that lasts well into adult life. There are many modern, powerful medicines that can be used to treat JIA better than before. However we do not yet have reliable and child-friendly tests that can predict which drug will work best for each child. Each of these drugs may also have serious side effects. At the moment, children and young people (and their families) have to wait after starting a new drug to see if it works, and whether any important side effects happen. If it does not work, or side effects crop up, only then are they allowed to try another. This "lets try it and see" approach takes time and exposes children to drugs which might not work well, yet often have important short and long term side effects.

Therefore there is an urgent need to develop ways that can help to predict how an individual child will respond to each drug, and so allow children with JIA to be treated with the most appropriate medicine. This approach is now known as 'precision' or 'stratified' medicine. Early control of the arthritis allows children to return to their education, as well as full sporting and family life activities, whilst continued control of arthritis prevents disability and avoids lost opportunities in the long-term.

At the moment, four major UK studies are collecting valuable data about response to treatment from children and young people with JIA across the country. Between them, these studies have a lot of data, both clinical as well as laboratory data, that can address this need. In this partnership we propose to bring these studies together to form a unique Consortium, called the Childhood Arthritis Response to Treatment Consortium (CHART). CHART will work with all the main national and international stakeholders including clinical and research collaborators, as well as families and patients who lives are affected by JIA. The overall aim of CHART is to directly improve clinical care for children with arthritis.

The key aspects of the work planned in the CHART Consortium are to :
1. Find out exactly what data and samples are already available in the four major UK studies of JIA
2. Design and agree a way to share all of the data, and bring the data together
3. Agree to collect data and samples for understanding response to treatment in the same way in the future, in order to speed up progress for all children with JIA
4. Give many more children and families the opportunity to contribute to these studies by including new centres and collaborators

The CHART Consortium, if established, will be one of the largest of its kind in the world. The CHART researchers will have the common goal of making treatment of JIA more individualised and precise, to help every child with arthritis return to a full normal life as quickly as possible.

Technical abstract
The primary goal of this partnership is to create the Childhood Arthritis Response to Treatment consortium (CHART), which aims to improve directly the clinical care of children with Juvenile idiopathic arthritis (JIA), by bringing together the major ongoing UK studies of JIA treatment response, and includes patients/families affected by JIA, as well as clinicians and researchers from across the UK, in order to develop a robust platform that will enable a stratified approach to treatment interventions in JIA.

Predictors of response to medication to inform treatment stratification are much needed in JIA. Unopposed joint inflammation in non-responsive patients is associated with increased disability, and creates personal / economic burden for many years into adult life. Currently no validated biomarkers exist that can identify children who will fail to respond, or whose disease is resistant to either methotrexate or biologic agents. CHART will bring together existing large JIA cohort studies, key stakeholders (scientists, clinicians, patients and families), and their collaborative infrastructure and networks, to work together.

The specific objectives of the CHART consortium, during this partnership are to:
1. Evaluate the clinical data and sample protocols in the currently available JIA cohort studies
2. Collate and align the data available within a common platform
3. Define and agree standardised 'core' clinical dataset, response outcome measures, sample protocols and IT for going forward
4. Expand and extend the existing cohorts by inclusion of cases from existing and new centres, using the agreed common standardised core data set and protocols

The creation of the Consortium, generation of the large combined JIA dataset in a single platform, and agreement of harmonised data and sample collection protocols, will ensure that the Consortium is ideally placed to obtain future funding to achieve our longterm goals of stratified medicine for JIA.

Potential impact
Several groups of stakeholders will benefit directly from this research, as follows:
Academia: the academic beneficiaries of this work will be those directly involved in the Consortium from 3 Universities, and importantly also all those who contribute to the Consortium (basic, translational and clinical researchers in the field of children and young people's arthritis) as well as other collaborators with a focus on stratified medicine, pharmacogenomics, life course research and e-health research.
While initially focused in engaging colleagues from right across the UK, in the future the Consortium will be well placed to partner with parallel efforts from across the world (Paediatric Rheumatology International Trials Organisation PRINTO, the Understanding Childhood Arthritis Network UCAN, the Childhood Arthritis & Rheumatology Research Alliance CARRA, Paediatric Rheumatology European Society, and Pharmachild, Long-term Pharmacovigilance for Adverse effects in Childhood arthritis focusing on Immune modulatory drugs Network). Benefit will come both through new knowledge gained, the accessibility of methods samples and data, through the study Steering Committee and extrapolation of new knowledge to related fields.

Public sector/NHS/policy makers: the efficient bringing together of studies to share data and work to propose methods with which to predict response to treatment in JIA, will benefit the NHS and reduce the economic burden of JIA to society. Accurate stratification of JIA patients using biomarkers would reduce uncontrolled disease, so enable HCPs to keep children out of hospital, reduce time of school and absence from work for parents caring for children with JIA. The availability of validated stratified medicine care pathways would greatly improve management of JIA so benefitting care providers, commissioners and policy makers.

Patients/public/schools: A central aim of CHART is to widen the inclusion of research studies on stratified medicine to all children with JIA, by generating simple, practical, and agreed protocols, that could be incorporated into routine clinical care. The uncertainty of response when a new drug is first tried causes worry and anxiety for many families, and serial failure of drugs in resistant cases represents a considerable added burden for parents dealing with the complexities of a chronically ill child. In addition better precision of treatment will reduce exposure to side effects from ineffective medications and reduce need for concomitant medications such as steroids, which leave long-term damage in growing children. With wide dissemination of results, all patients with JIA (the ~15000 in the UK and many more beyond) and their families would benefit from progress towards a stratified approach to treating JIA.

Charities and funders: several charities and industry partners have already funded the studies participating in this proposal, for several years. Notably, the contributions from Arthritis Research UK (CAPS, BCRD studies), SPARKS UK (CHARMS study) and Pfizer (BSPAR-Etanercept study), have all been significant. These agencies will benefit from the coherent approach gained by joining efforts between these studies and will be acknowledged in literature resulting from the project.

For the strategies and methods that will be used by the Consortium to deliver these impacts, please also see the Pathways to Impact statement.